Undress: Informal Women's Clothing in Eighteenth-Century Britain

Historians of eighteenth-century dress have been preoccupied with garments worn in public spaces and have privileged dress' performative role in socio-cultural interactions and display. This project challenges the pre-eminence of publicity in cultures of dress, making a case for the cultural significance of 'undress' for women in Britain. Examining the construction of undress will go beyond the well known debate on notions of eighteenth century public and private life, instead developing an understanding of formality and informality in the period and its role in ideas of intimacy and clothing. This project positions undress as a state which sat at the intersection of time, clothing, gender, and space. Particular items of clothing were not necessarily inherently undress items of clothing, rather it was how, where, and by whom garments were worn and combined that could make an outfit undress. As a dressing practice, undress was largely only accessible to elite and genteel women, as it was born out of an abundance of clothing, varied social calendars, and the free time to attend to changing clothes several times a day. Thus, this project seeks to investigate how undress was culturally constructed among these women, alongside the materiality of undress practices, in order to establish the complexity and significance of undress in the eighteenth century. Understanding the cultural meanings of undress will expand knowledge not just of dress practices, but also of social relations and intimacy in this period. References to undress can be fragmented, therefore I will be drawing on a broad set of sources but with particular attention paid to women's writings in letters and diaries. Other sources, including fictional writing, newspapers, and imagery found in paintings and prints, will be used alongside to build up a fuller picture of undress practices amongst elite women.